Connected Creatives: Young Voices Matter - Ed Tech Publishing Platform for Young People

Connected Creatives, Young Voices Matter: is an Ed Tech solution, developing an online, cross-media, safe self-publishing platform, which enables young people to share their creative writing and outputs (short stories, graphic novels, poems, journals) with their teachers, family members, peer groups and the wider Connected Creatives online community. The platform specifically supports the UK Government's education initiatives in respect of improving UK literacy rates by encouraging children and young people to engage with the written word (and other forms of creative outputs) from an early age, in a safe space where all content is moderated and approved by teachers before it is published or viewed. We have worked closely with and had guidance from teachers and the National Literacy Trust on the development of the platform.